Broadly engaging with tranquility: a high resolution pilot study for modelling public perceptions

'Tranquillity' has been defined in various ways, but is generally taken to mean the state of being calm and free from disturbance. Increasingly the concept of tranquillity has become a concern for those managing the countryside and at least partly in consequence, an area of academic research. Indeed, the quest for tranquillity and 'peace and quiet' has been reported as a key motive of members of the public visiting rural areas and has frequently been asserted as a means of enhancing an individual's psychological wellbeing. Moreover the economic benefits of tranquillity have been recognised as a means of addressing economic problems in rural areas, while also having the potential to affect adversely the very condition that is the attraction, tranquillity. In other words increased visits bring an injection of money, but at the same time higher numbers of visitors can reduce tranquillity. A key rural destination for tourists and day visitors tends to be that of protected areas, of which an Area of Outstanding Natural Beauty (AONB) is one of the most identifiable forms of the range of UK protected sites. Organisations managing such locations have clear objectives for conservation as well as the social and economic wellbeing of its residents. Therefore they have to ensure that any development is sensitive to the balance required of ecological, social and economic interests while also fulfilling their statutory duty for providing quiet enjoyment of the countryside. Tranquillity is key to these often competing factors while the need to plan for tranquillity requires credible enquiry that not only captures objective features (e.g. road noise, visibility of infrastructure) but which also harnesses more subjective elements that are highly individualistic, affected not least by experience, the landscape itself and perceptions. One indepth tranquillity study carried out at a coarser resolution to that proposed here, and emphasising objective interpretation, was undertaken in the North-east and in the Chiltern AONB. This provided the foundations of a research framework which has been argued might be transferable to alternative locations. Subsequently further research on a national (i.e. low resolution) basis was conducted by the Universities of Northumbria and Newcastle and was developed by CPRE, resulting in a map of tranquillity in England. While both enquiries have merit, the relevance of their findings to any given locality has been questioned. Moreover the methodologies developed in these studies result in a coarse model of tranquillity of limited use by management authorities interested in small scale developments. Furthermore, given perceptions of tranquillity are highly subjective, and frequently affected by past experiences and landscape features, a locally driven enquiry is required based on interaction with those living in and using the area. The proposed enquiry seeks to produce a high resolution model informed by public consultation for tranquillity in the Dorset AONB by: a) Extensive consultation and reflection on what factors adversely and positively impact on tranquillity. Participants in this exercise will comprise of institutions, user groups, local residents and members of the local business community. A key element of this approach which will add further value to previous studies, is that the views of those classed as the 'hard-to-reach' will equally be targeted. b) Modelling tranquillity using map algebra routines in a geographic information system. Tranquillity ratings in the model will be determined by participants' views acquired through participatory action. c) Results of the tranquillity modelling exercise will be compared to those generated for the same area by the CPRE's national project. d) Beyond the scope of this proposal, but as a direct result of the project, the approach/methodology developed to model tranquillity will be made available to other organisations managing rural areas.

Potential impact
The key overall impacts of this research concern the unique breadth of community engagement, addressing international and national protected area governance statutes and best practice policies. These impacts are enhanced by the focus that is taken of practical implementation. Other key impact is the use of research findings in the planning and management of a designated and protected area, notably so given the increasing attention (e.g. in the Rio Earth Summit 2012) on enhancing sustainable green economies. Impact will also be in addressing the tension between the the contribution that increased rural tourism can make to local economies while at the same time addressing conservation responsibilities. The project will therefore have a methodological impact that will extend beyond the British Isles. The practical outcome of the project is a GIS model showing community and users' views on tranquillity, which in turn can inform the location of tourism and recreational developments and conservation enhancements. Further, a key objective of the research is the incorporatation of the model in the forthcoming Dorset AONB management plan (2014-2018). The management plan is a statutory document that influences planning policy and programmes across county, district and numerous parish councils as well as informing Village Design Statements. The research will therefore impact policy at a number of levels within the local government hierarchy. Equally under planning policy, sound evidence is required to support the creation of development planning documents. With the extensive and intensive two-way consultation that will take place, and equal attention paid to those classed as the hard-to reach, the results of the research will constitute 'sound evidence' that is required in the creation of community driven policies in the case study area selected. The project will thus have an impact that transforms public views to policy. Lastly, the project will have an impact beyond the local level. A technical paper on its methodology will be written for Natural England, while this, the journal publication and the project website will make the project findings available to international organisations that manage rural areas. In this last respect it is noteworthy that US, Canadian and Spanish natural park authorities have expressed interest in the project team's approach to modelling tranquillity.